Next Generation Dynamic Fracture Methods using Ultra-High Speed Imaging

Engineering structures such as automobile frames and aircraft wings are used in demanding applications that require them to sustain high strain rate loading. Impact resistant design of these structures relies on accurate models of failure under high strain rate conditions. Despite the exponential increase in computing power to model these structures there has not been an equivalent increase in the power of experimental techniques to inform computer based material models. Therefore, the focus of the PhotoDyn research group (http://photodyn.org/) is to develop the next generation of experimental techniques to characterise high strain rate failure of materials using ultra-high speed imaging.

The aim of this project is to develop new experimental techniques for analysing the dynamic fracture toughness of materials. A combined approach of simulation and experiments will be used to develop these methods. This project will include a significant experimental component using state-of-the-art imaging and impact facilities recently commissioned for the PhotoDyn research group. During this project the candidate will receive extensive training in full-field strain measurement techniques; high strain rate impact testing methods and ultra-high speed imaging.